Inclusive Survey Futures: building on EVENS to improve representation, robustness and feasibility of web-based social surveys

Large scale social data have become vital for the governance and operation of society, and we live in an era of an abundance of data. Most of these data - be they from surveys, commercial sources, administrative records or from internet and mobile devices – include only a selection of any given population. Thus emerges a challenge for data producers, analysts and users: How to we ensure that ‘hard to reach’ populations are included? How do we know whether ‘hard to reach’ populations are adequately included? For those with an interest in social equality, these questions are particularly pertinent because ‘hard to reach’ populations are very often those who are marginalised and disadvantaged, bringing the risk that they become invisible (or misrepresented) in social data.
This project will provide recommendations for delivering inclusive social surveys in terms of representation, robustness and financial feasibility. The project is timely given falling response rates in traditional surveys, the general unsatisfactory representation of small and hard-to-survey groups and places, and the recognition of the potential of non-traditional approaches.
The aims of the project will be achieved via in-depth analysis of the methodological implementation and resulting data in the Evidence for Equality National Survey (EVENS), conducted by the project team (2020-2023) to document the lives of ethnic and religious minority people during the Covid-19 pandemic. EVENS was successful in delivering a robust dataset of 14,200 participants using pioneering non-traditional (non-probability) online survey methods. This project will maximise the learning from EVENS by providing a deep interrogation of its methodological innovations and an understanding of the limitations. The project is structured around 3 workstreams: recruitment methods for improved representation; innovations in survey adjustments and estimation; and, mitigating illegitimate participation in online surveys.
The project will use a combination of quantitative and qualitative approaches to interrogate:

How successful were the various community-led, partnership based, media-focused recruitment approaches of EVENS in achieving representativeness, and what can be learnt for future (non probability) surveys?
How can robustness in data be ensured by accounting for selection bias and mitigating illegitimate survey participation?
How financially and operationally feasible are non-traditional survey approaches, such as used in EVENS?

The team constitutes a highly skilled, specialised and complementary collaboration of leading scholars in their field. They bring interdisciplinarity, all with expertise in social survey research, and with mixed-methods experience. The successful working dynamics of the applicant team are demonstrated through their collaboration in the EVENS project, the ESRC Centre on the Dynamics of Ethnicity and the ESRC Centre for Population Change. The collaboration is also mindful of capacity building, being constituted of senior academics, mid career scholars and early career colleagues.
The outcomes of the project will be relevant to social data producers, analysts and users in research, policy, advocacy and commercial sectors. It will progress work on equitable statistics by advancing inclusive survey recruitment methods, delivering methodological innovation in bias accounting, building methods for data integrity (mitigating illegitimate participation in online surveys), and reviewing financial feasibility of online, non-probability approaches. The findings can be directly applied to non-probability and probability-based surveys, including via integration to existing UK Data Infrastructure. They are also of relevance to the broader data transformation landscape in which multi-source data and data linkage are at the fore, and questions of representation will continue to be salient.